Improving Transparency of Social Media Algorithms Using Agent-Based Modelling

The main aim of this project is to develop an agent-based model of a social media network to evaluate misinformation countermeasures and develop a framework to guarantee trust in the output. The internet and social media have been a huge force for change in our society, transforming the way we communicate and seek information. However, the unprecedented volumes of data have created a unique set of challenges: misinformation, polarization and online conflict. Misinformation can be particularly detrimental to society, democracy and public health. As a result, there is a growing area of research into countermeasures against online misinformation. However, much of this research is conducted in small scale experiments and cannot predict the macro-level impact.

The proposed research aims to tackle the following challenges: (1) Evaluating the impact of misinformation countermeasures; (2) Verification and validation of agent-based models and (3) Running an agent-based model for a realistic population size.

To achieve this objective, I will: (i) demonstrate that agent-based modelling can be a useful tool for policy-makers to evaluate countermeasures at scale before implementing them on a social media platform; (ii) develop a trust framework using formal verification for the agent-based model; and (iii) use a clustering approach to computational acceleration to enable the model to run for a realistic population size.

The expected novel contributions are: (i) development of an agent-based model of the spread of information on a social media network that can evaluate the impact of countermeasures on the spread of fake news and on general information sharing; (ii) applying formal verification to agent-based models; and (iii) apply computational acceleration to run the agent-based model for a non-trivial social media population size.

This PhD is relevant to the following EPSRC research area(s): Artificial intelligence technologies, Information Systems, Verification and Correctness.